University of Strathclyde and Inspectahire Instrument Co Limited KTP 21_22 R5

To develop a portable fluid level measuring device for use in the hazardous zoned area of bonded warehouses to enable owners to monitor cask contents whilst in situ, thus greatly reducing the risks and costs of moving casks from within racks and stores.